Research Complex at Harwell EPSRC Capital Awards for Core Equipment 2024/25

This proposal is in response to the EPSRC Capital Award for Core Equipment Call. Research Complex has been invited to apply for a total of £250,000 for core equipment support.
Research Complex is a UKRI Multi-disciplinary Research Institute which hosts research from over 25 Universities, SMEs and UKRI facilities, co-located with the UK's major Research Facilities, such as Diamond Light Source, ISIS neutron and muon source and the Central Laser Facility.
The funding will be used to replace the console for the Research Complex Bruker NMR. The console is over 12 years old and would not be supported by Bruker beyond the end of March 2025. This is essential equipment used by a number of Chemistry and Materials groups, but also groups working across the Physical and Life Science boundaries.
This will enable us to continue to support research from fundamental catalysis research through to medicinal chemistry.